Phase modulation technology for X-ray imaging

We plan to develop coherence-based X-ray imaging methods, which have great potential for solving a wide range of physical problems and are expected to see wide usership, especially at Diamond's I13 beamline. Coherence is a relatively new addition to the capabilities of synchrotron facilities and not all of its applications have been explored. There is much to learn by transferring technology from existing visible-light capabilities, as we plan. Gratings for X-rays, which need high aspect ratio and small (50-nanometer) feature sizes, can be manufactured on site at Harwell. Grating-based measurement techniques are in the early stages of development and will be developed under this proposal for the benefit of the materials and biological imaging communities.Microfabrication has always played an important role in modern x-ray imaging. From the 1952 proposal by Albert Baez to use Fresnel zone plates to build an x-ray microscope, x-ray imagers have profited from the rapid advances in the microfabrication industry. X-ray zone plates are now the key technology for x-ray microscopes. The modern practice of making them by electron-beam writing was pioneered by the MIT and IBM groups in the early eighties and can now deliver soft X-ray zone plates with an outer zone width (which roughly equals the resolution) of 10 to 15 nm. Other types of microfabricated objects, such as resolution test patterns, Zernike phase rings, uniformly redundant arrays, and the list continues to grow. Diamond's I-13 beamline is a world-class facility which can provide the highly coherent beams needed to advance the technology. Its two branches correspond to the two basic modes of imaging, in real and reciprocal space, which will provide the baseline capabilities:i) X-ray computed tomography (CT) for 3D volume imaging with amplitude or phase contrast. A rotational series of projection views is assembled into a 3D image using computation. ii) Coherent Diffraction Imaging (CDI) by phasing and subsequent inversion of diffraction patterns, either in the forward direction or around Bragg peaks from a crystalline sample. CDI, however, does require a computational phasing step, for which good algorithms are available now and better ones are under active development.On a longer time scale, the proposed methods development will interface with Diamond beamline B-24, for cryogenic Transmission X-ray Microscopy (TXM). This project needs the highest possible quality Fresnel Zone Plates operating in the water window , which could be achieved with a well-planned upgrade pathway for the Harwell microfabrication facility. Since x-ray imaging programs are totally dependent on the fabricators of these items, it is vital that routine access to the fabrication facilities should be available to UK researchers, preferably within the UK, and preferably within STFC. Having a dedicated full-time person in place working on X-ray optics within this project will be a first step in this direction.The research enabled by the new methods we will develop will see wide application in visualising the details of processes involved in biological, medical and materials science. The flexibility of the methods we will develop will also enable undertaking dynamical studies of similar processes, as well as the imaging of samples requiring sophisticated manipulation, housing and/or extreme pressure/temperature conditions. Our project has very broad scope, ranging from nanoscale structures accessible only though diffraction (CDI) to macroscale whole animal studies, necessarily requiring a large field of view. All these X-ray imaging modalities are seeing rapid growth at the present time. This project focuses on enhancements achievable by phase modulation, either by improving image contrast or by broadening the range of accessible samples by allowing them to imaged (phased) in the first place.

Potential impact
Diamond Light Source will benefit from the development of new optics and new imaging software that is not already a part of their optics group. The international synchrotron community will benefit through publication of the new ideas and results. While I13 and B24 will benefit directly, I14, I12, I16, I07 and I22 will also feel the impact of the new techniques. The project will be carried out in close collaboration with the research interest of the I13 team (Ulrich Wagner, Zoran Pesic) and the B24 team (Liz Duke, Colin Nave). Diamond's user community will have access to new phase-sensitive imaging methods, both in real and reciprocal space, that will lead the world and give them advantages over international competition. Imaging is widely considered to be the fastest growing portion of the user community, reaching widely across the sciences from paleontology to cultural heritage. The imaging beamlines are likely to be among the most heavily sought facilities for this reason. The proposal is inherently multidisciplinary, so interactions with the other residents of RCaH will benefit from the symbiotic interactions of the results of the imaging methods to structural biology and physical science. Specifically, the membrane protein crystallography group of So Iwata and the Cryo Electron Microscopy users associated with Dave Stuart's group will see the impact. External collaborations are anticipated in the areas of industrial imaging for the coatings industry (Andrew Burgess, Akzo Nobel), and nanoparticle synthesis (Nguyen Thanh, RI). The immediate availability of imaging capabilities will undoubtably lead to the examination of entirely new kinds of materials. This work will impact the other UK funding agencies. There are already programmes funded by MRC and BBSRC in protein production and membrane protein crystallization already started in the RCaH which will be impacted by the availability of new techniques. A lively discussion has already started about ways that Protein Crystallography can be enhanced by use of coherent beams. The PI of the current proposal is finalizing details of a BBSRC funded project to study chromosome structure, for which phase modulation techniques could become a key component. Having a significant PI presence with multiple independent projects can only increase their overall impact. The developed techniques will also enable a breakthrough in fields like archeology and cultural heritage preservation in general. Currently, X-ray fluorescence is often the technique of choice for such applications; however, this normally requires scanning the samples in 2D across a pencil beam, leading to lengthy acquisitions and making 3D imaging more difficult. The imaging techniques we are proposing will provide similar levels of information in a single x-ray exposure for 2D imaging, and much faster acquisition times in 3D imaging. Interesting results have recently been obtained through phase methods on samples like ancient Chinese bronzes, relics in medieval altarpieces and specimens of early homo sapiens, and we expect that there will be much more impact from the increased sensitivity provided by the techniques we will develop. There will be impact on the Central Laser Facility, of which parts will be installed in the RCaH. To test the phasing algorithms, we will need to set up a small laser lab with a precision sample scanner. This will be able to achieve long-working-distance high resolution optical images that will be of interest to the users of the CLF. Proximity of the facilities will allow them to learn from each other. The development of a common sample mount is an obvious area of advantage to everyone.